Implementing novel, cost effective alternatives to CIPC for sustainable potato storage

Long-term storage of potato tubers is essential for year round supply. Maintaining sprout suppression and low reducing sugars during storage of processing potatoes is paramount for supply quality and minimising the formation of acrylamide; key priorities for the processing industry. Potato storage is still heavily reliant on the chemical chlorpropham (CIPC) to manage sprouting but further restrictions are coming into force. The proposed work will build upon recent research and develop novel, cost effective, benign, physiologically-targeted storage interventions which will suppress sprouting and maintain low sugars. This offers a route to incremental reduction in CIPC use within the UK and beyond.